Foreground Modelling using Bayesian Techniques for 21cm Cosmology

This project using Bayesian inference techniques to model the foreground emissions detected by low-frequency radio telescopes such as REACH. This is an important step when trying to detect the global 21cm neutral hydrogen signal at high redshifts.